Investigating the influence of World Bank's loan Conditionalities on Health System Reforms in Low-Income Countries: A Case Study of Afghanistan

This study explores how and to what extent the World Bank's loan
conditionalities influenced health system reforms in low-income
countries. Over the decades, the Bank's role in global health has
transitioned from disease-specific projects to a focus on poverty
alleviation, sustainable development, and universal health coverage.
The Bank attaches specific conditionalities to foster development,
reform, and self-reliance by providing loans or grants to low-income
countries. However, the comprehensive impact of these
conditionalities on health system reform still needs to be studied,
highlighting the gap addressed by this research.
The research focuses on Afghanistan's health sector reforms post-2001,
drawing a comparison between the republican government and the
Taliban regime. In both administrations, healthcare services are
contracted out to NGOs supported by World Bank initiatives. The study
critically examines how World Bank loan conditionalities impacted the
structure and sustainability of these reforms, evaluating their success
or failure. The study combines quantitative analysis, key stakeholder
interviews, and a review of official documents to provide a nuanced
understanding of this multifaced phenomenon. The research aims to
offer insights that are key in shaping evidence-based policies for
Afghanistan and other recipient low-income countries by unraveling the
intricate relationship between the World Bank's loan conditionalities
and health sector reforms.